Intelligent hot swappable batteries for professional mobile power

powerQuad are an award ?winning clean tech start?up who have developed a battery alternative to fuel generators for professional industry. This project will focus on creating an intelligent hot swappable battery box which will allow non technical personnel to add, remove or replace battery boxes in a system without interruption to power delivery and eliminating the current safety risk. Typically working with the outdoor events industry powerQuad will save over 1 million liters of diesel from being burn a year within the next 3 years.